Classical field theory and solitons

Topological solitons are particle-like solutions of nonlinear partial differential equations.In simple terms, by studying systems that have waves it is a surprise to find that they also have particles; which can be thought of as a coherent collection of waves. They arise very naturally in a variety of physical disciplines including particle physics, cosmology, condensed matter physics and nuclear physics. In some of these systems the solitons can be studied experimentally and in others the work is currently at a more theoretical and mathematical stage. The proposal is for a research workshop to bring together various groups working on different aspects of solitons with different applications and objectives, in order to identify common themes and initiatenew collaborations.